Rapid digitalisation of recruitment in the UK & Ireland healthcare sector

Equitas' vision is to digitally transform the recruitment process in the healthcare sector in the UK & Ireland as Covid-19 has forced the industry to change the way they hire at scale.

In this new world of work, many companies prepare to face another recession and with growing unemployment, healthcare providers will be under increased pressure to ensure their services and staffing levels are not impacted by these external pressures and further crises. They also need to ensure that they build diverse and inclusive workforces that represent the communities that they serve using fair hiring practices. This project has the following objectives:

1. Development of remote interview software allowing a smooth transition to remote hiring within the healthcare sector throughout the Covid-19 pandemic
2. Development of an open API to allow for seamless integration with Applicant Tracking Systems (ATS) or large candidate databases currently used by healthcare providers to manage candidates when they apply for a role allowing quick adoption within the sector
3. Development of a "Future of Work" competency framework for the healthcare sector as they transition into new ways of working and need new methods to assess candidates
4. The ability to collect demographic data from both interviewers and candidates to track diversity statistics and ensure fair hiring practices
5. The ability to ID check candidates pre-interview remotely in a digital waiting room to ensure compliance
6. The assessment of the impact Equitas interview software has on the diversity of hire within the healthcare sector from entry-level through to board level with diversity statistics
7. The assessment of time-saving on the administration tasks of interviews and how that time was spent more effectively on engaging with candidates and assessing them.

Equitas App Ltd. is one of the UK's first voice-led interview software providers. They have developed revolutionary interview software to address the challenge of bias in the recruitment industry using a digital approach. The current product offers a best practice approach to interviewing, automating key parts of the interview process to reduce the cognitive load of interviewers in order to reduce bias.

Equitas has built strategic partnerships with HR Technology providers in the healthcare industry over the last 12 months. This project would focus initially on two hospital groups and with two care home groups across the UK and Ireland. Post-project it can be rolled out sector-wide.

Equitas' innovation will be enhanced through:

1. Remote delivery of interviews in one secure platform
2. Realtime ID checking prior to interviews
3. Improved ability to track demographic information to impact diversity and inclusion
4. Promotion of new best practice, fair, structured hiring practices in the healthcare sector